wvi project

With innovateUK I can receive the expertise my new start up requires from the right people. With this knowledge I can make my business succeed and know I've explored all avenues that I wasn't aware of previously.